University of Ulster and Voscuris Limited

To specify, develop and implement a novel and secure data analytics platform and analysis service for use with private hospitals and laboratories, based on patient and public involvement.